IISP Innovation Voucher

The IISP exists to raise standards of professionalism in the Information Security industry. Our aim is to help small organisations, who often wrestle with implementing security practice, achieve appropriate cyber security levels.